Machine learning emulation of a local-scale UK climate model

Climate change is causing the intensification of rainfall extremes. Rainfall projections with high spatial resolution are important for society to prepare for these changes, e.g. to model flooding impacts. Physics-based simulations for creating such projections are very computationally expensive. I am using diffusion models, a state-of-the-art form of deep generative models, to more cheaply generate high-resolution rainfall samples for the UK conditioned on data from a low-resolution simulation, based on the Met Office's most recent UK Climate Projects dataset (UKCP18).

I aim to demonstrate for the first time a machine learning model that is able to produce realistic high-resolution rainfall predictions based on a physical model that resolves atmospheric convection, a key process behind extreme rainfall. Furthermore, I am researching approaches for transferring such an ML model for use in different locations, times and climate scenarios.

Research Questions
Can machine learning assist producers and consumers of high-resolution climate projections by complementing expensive numerical simulations with more samples at a lower cost?
Can generative models capture the natural variability and complex spatiotemporal structure of high-resolution rainfall, particularly extremes?